Quibbler

Virtual try-on has been a hot topic in online fashion retail for some time, and Metail's patented technology enables consumers to visualise garments on their own accurate body model using products that deliver more engaging experiences and better information for their purchases, which in turn helps to increase sales and reduce returns for retailers. Until now, creating compelling virtual try-on for real garments has involved either building digital models from cutting patterns and material specifications, or else carefully controlled photographs of the manufactured garment. Both of these approaches suffer from supply chain and scalability challenges. Quibbler aims to address the above challenges and demands in scalability. In the project, we will create a proof of concept demonstrator for a new fully-automated and near-zero-cost garment digitization solution using the state-of-the-art computer vision and deep learning technologies. If successful this will help significantly accelerate Metail’s growth by boosting garment coverage and user base, enabling scope for working with a wide range retailer partners. Scientifically, Quibbler will represent a good challenge for Metail's garment modelling and computer vision expertise built up over 8 years of R&D.